Social Perception of Speech

Short vocalizations like "ehm" and "uhm", the fillers according to the linguistics terminology, are common in everyday conversations (up to one every 10.9 seconds according to the analysis presented in [Vin15]). For this reason, it is important to understand whether the fillers uttered by a person convey personality impressions, i.e., whether people develop a different opinion about a given individual depending on how she/he utters the fillers. This project will use an existing corpus of 2988 fillers (uttered by 120 persons interacting with one another) to achieve the following scientific and technological goals:
To establish the vocal parameters that lead to consistent precepts of speaker personality both within and across listeners and the neural areas involved in these attributions from brief fillers.
To develop an AI approach aimed at predicting the trait people attribute to an individual when they hear her/his fillers.
The first goal will be achieved through behavioural (Mahrholz, Belin & McAleer, 2018) and neuroimaging experiments (Todorov, Baron & Oosterhof, 2008) that pinpoint how and where in the brain stable personality percepts are processed. From there, acoustical analysis and data-driven approaches using cutting-edge acoustical morphing techniques will allow for generation of hypotheses feeding subsequent AI networks (McAleer, Todorov & Belin, 2014). This section will allow the development of the skills necessary to design, implement, and analyse behavioural and neural experiments for establishing social percepts from speech and voice.
The final goal will be achieved through the development of an end-to-end automatic approach that can map the speech signal underlying a filler into the traits that listeners attribute to a speaker. This will allow the development of the skills necessary to design and implement deep neural networks capable to model sequences of physical measurements (with an emphasis on speech signals).
The project is relevant to the emerging domain called personality computing (Vinciarelli & Mohammadi, 2014) and the main application related to this project is the synthesis of "personality colored" speech, i.e., artificial voices that can give the impression of a personality and sound not only more realistic, but also better at performing the task they are developed for (Nass & Brave, 2005).